Beverage and Food Franchise Software - FranchiseOS

ImagePlus, is developing a SaaS solution designed to propel mobile food and beverage franchises to the forefront of the industry. We're building a **cutting-edge, cloud-based platform** that will empower businesses to streamline operations, cultivate customer loyalty, enable explosive growth, effortless on-the-go sales and real-time data insights at your fingertips, and a dedicated mobile app that retains and engages customers, so they come back for more.

Mobile food and beverage franchises face unique challenges. Managing dispersed locations, optimising routes, and engaging customers effectively require robust tools.

Our proposed SaaS platform addresses these needs by offering a comprehensive suite of features:

* Effortless sales & point-of-sale: Franchisees can leverage a user-friendly mobile app for on-the-go sales and loyalty program management.
* Data-driven decisions: Powerful dashboards provide real-time insights into sales trends, customer behaviour, and inventory levels, empowering data-driven decision making.
* Enhanced customer engagement: A dedicated mobile app for customers allows pre-orders, loyalty point tracking, and special offer notifications, promoting brand loyalty.
* Streamlined operations: Franchise owners can manage menus, pricing, promotions, and delivery routes efficiently from a centralised platform.

**We feel this is innovation at its core** - this project goes beyond simply replicating existing software. We are pioneering a **scalable and customisable SaaS platform** that caters to the diverse needs of various mobile food and beverage franchises.

The project promises significant benefits for all stakeholders:

* ImagePlus: We establish a new revenue stream through recurring subscription fees.
* Mobile food & beverage franchises: Improved operational efficiency, enhanced customer engagement, and valuable data insights lead to growth and profitability.
* Customers: They enjoy a seamless mobile ordering experience, loyalty rewards, and personalised offers.

This project aligns perfectly with the DCMS's vision for enabling innovation within the IT sector. By creating a future-proof SaaS platform, we empower mobile food and beverage franchises to streamline operations, build stronger customer relationships, and achieve sustainable success.

The platform will be built with industry-standard security protocols to ensure data privacy. Additionally, a portion of the SaaS revenue will be directed towards supporting mobile food and beverage entrepreneurship programs, fostering a vibrant industry ecosystem.

This project has the potential to be a game-changer in the mobile food and beverage franchise industry. By embracing innovation and collaboration, we can create a win-win situation for businesses, customers, and the creative industries as a whole.